Rawora Project

Recent covid levels have highlighted our still voidable state as a society, we all remember the physical isolation and the mental stress this imposes indiscriminately. Many of us found new creative hobbies to help cope, whilst platforms like Zoom played an incredibly important part in helping us feel connected, present, and less isolated from others. Covid has given us a better understanding of the importance of maintaining a healthy mental state, especially for those who have previously been struggling with mental or physical issues. Our team has taken its knowledge of remote off-site working from the creative industries and developed a creative community hub (RawOra) to enable creativity/interaction/communication/distribution. With successful funding, we will develop a working demonstrator/prototype, to launch into the marketplace for Beta-testing to source investment. As part of the project, we will work with Cerebral-Palsy poet Shaun Fallows[][0]as a demonstrator of how the hub can be used in practice.

[0]: mailto:[email]